Quantifying the carbon balance of Amazon and Congo peatlands: integrating field data and new satellite observations of CH4 and CO2

Are Amazon and Congo swamp forest peatlands a net source of carbon to the atmosphere? You will address this question using field data, analysis of satellite observations, and atmospheric modelling.